Numerical Methods for Financial Market Models

Many existing models for the evolution of financial and economic variables such as interest rates, inflation and so forth have no known closed-form solution. To deal with such models, e.g., for pricing and risk management of financial derivatives, it is therefore of fundamental importance to design numerical methods that are highly accurate, fast, and robust. This project will apply methods from stochastic analysis and probability theory to models of financial markets to enhance the understanding of their stochastic properties, and to design high-quality fast methods for their numerical treatment.